RAD-AMP - Rapid Development of Additive Manufacturing Powder

LPW is a world leader in powder development for Additive Manufacturing. To maintain this position it will exploit novel powder processing technologies to expedite new material development/exploration and optimisation. The reduced lead time and cost (and risk) will support advancement of the AM industry which is highlighted with strategic importance to the UKs growth strategy as a Key Enabling Technology